DRIFT: Disruptive offgRId oFfshore wind-powered green H2 producTion system

DRIFT Energy Ltd is pioneering a novel offshore wind harnessing power generation system that produces green hydrogen as the energy vector. Its autonomous energy-generating sailing vessels utilise advanced sail technology in a closely coupled layout to achieve high speed primary propulsion using wind. This technology allows vessels to keep pace with wind fronts and achieve high performance necessary to generate MWs of electrical energy on board through regenerative underwater turbines. These vessels then store that energy by generating on board green hydrogen which can be compressed and stored in the hulls to be delivered to any hub/port for marine, transport, industrial and grid customers where traditional grid-constrained renewable technologies are unsuitable. The innovation addresses Net Zero challenges, with a green hydrogen solution that requires no port side infrastructure or grid connection, can service remote sea accessible industries, and can be readily manufactured by small prevalent boat yards for scalability.

With the combined support of Innovate UK and investment finance, this project represents a core part of the Minimum Viable Yacht (MVY) design ready for demonstration and commercial application. The project focuses on developing the vessel design to achieve high performance propulsive power and a dedicated routing algorithm model for optimum energy generation and safe operation. Economic and operational modelling for targeted levelized cost of hydrogen (LCOH) will be performed alongside an assessment of infrastructure and shore side requirements for initial deployment. Funding accelerates progress towards vessel build and demonstration in the North Atlantic, with exploitation routes confirmed with UK hydrogen developers and off-takers including island nations, maritime & port operators, and private users, complementing current industrial and maritime decarbonisation programmes. Once completed, the MVY will be the world's first net-positive vessel and be able to deliver power to the underserved fringes of the energy transition.